Machine Learning to Increase Baryonic Resolution in FLAMINGO for Analysis of Galaxy Clustering and Weak Lensing

The PhD consists of multiple distinct but connected projects in the field of machine learning applied to cosmology. In particular, it will train different networks to learn the connection between low-resolution dark matter halo properties and high-resolution hydrodynamical quantities, in hope to be able to 'paint' baryons onto cheap N-body simulations. The projects are ambitious, cutting edge, include simulations, ML, and comparison with observational data from the KiDS survey.